Kindakin - The Change Culture Platform

To improve diversity, equity, and inclusion (DEI) in the workplace, businesses must focus on creating an inclusive culture and changing behaviours. To achieve this, a listening strategy is essential to gain input from across the organisation, and develop and embed DEI across business functions. They must also measure change beyond diversity recruitment metrics. KINDAKIN is an online platform that helps organisations achieve these goals by providing interactive storytelling, expert guidance and consultation from DEI leaders, setting industry-leading best practices and offering accreditation, AI-driven data measuring, and listening tools to keep employees engaged.

KINDAKIN will ethically and anonymously measure employee sentiment on company culture and DEI issues, identify areas of DEI weakness in the company culture to help mitigate risk, and identify areas of DEI strength to improve employer brand messaging.

KINDAKIN's interactive content will explore experiences related to inclusion and belonging. Our DEI experts will lead the listening strategy for subscribers and contribute to content creation, while also establishing a standard for DEI best practices. Pulse surveys and topical questions targeted at specific DEI perspectives will help organisations predict potential future risks and take steps to rectify issues.